CanUK vessel-to-grid

The CanUK vessel-to-grid (V2G) project brings together a UK and Canadian consortia, working collaboratively to develop the world's first vessel-to-grid project.

V2G is the use of bi-directional charging technology, enabling energy to be passed to and from an e-vessel battery, utilising the batteries aboard to open up opportunities for carbon reduction of fleets/ports/harbours, a reduction in e-vessel operating costs, grid flexibility services and an acceleration of e-vessel uptake.

This international partnership will install bi-directional charging alongside e-vessels in both Plymouth, UK and Halifax, Canada. These real-world installations will have V2G capabilities across software and hardware shoreside and on aboard the vessels.

Dual locations provide contrasting environmental and operational conditions, showing bi-directional movement of energy to/from the vessel battery and its ability to perform key energy services offering increased energy security.

The technology innovation of V2G requires the adoption of key communication protocols to enable interoperability between vessels, chargers, grid and software management systems.

The supply chain is represented in the UK with RS Electric (vessel manufacturer), RAD Propulsion (drive solutions) and Aqua superPower (marine chargepoint operator). They are supported by the University of Plymouth with expertise in marine electrification and battery chemistry. Canadian partners are led by Rimot (marine V2G software), COVE (marine technology and marine market experts), Lennox Island First Nation (skills training) and Dalhousie University providing knowledge of battery energy systems.

CanUK will adopt/adapt bi-directional technology from the automotive sector to operate in the marine environment. Lab testing of equipment and batteries will enhance understanding of operational/environmental parameters of marine batteries. V2G standards will be integrated into RSE 63kWh workboats with R&D on the battery/drive solutions. A management platform will integrate all components and testing will prove interoperability.

With no specific regulation for marine V2G currently in place best practice will be collaboratively produced in conjunction with key regulators.

The balance of the cross-border consortium will enable co-development of a V2G ecosystem with support on the integration of V2G standards, battery R&D and energy market integration.

There are clear routes to market in UK/Canada for collaborative commercial partnerships, opening up new markets and enabling growth of UK/Canadian economies. Universities and commercial partners will benefit from ongoing academic R&D partnerships.?

CanUK will prove the value of marine V2G, developing clear customer product/service offers across the consortium. Solutions tested on site locations with key stakeholders/end-users for whom the new solution will result in carbon reductions and vessel operating cost savings.